Advanced course on non-destructive sediment core scanning and digitisation techniques

This course focuses on non-destructive sediment core scanning and digitisation techniques, covering a range of essential methods in environmental and earth sciences. It's designed primarily for NERC PhD students and early career researchers (ECRs) working with sediment core data, but welcomes anyone interested in these technologies. The course is limited to 15 participants in person, with the option to attend virtually for the theory segments of the course.
The course addresses the growing need for expertise in analysing sediment cores without destroying them, providing crucial information about past environmental conditions, carbon capture and storage, geohazards and climate change. It covers three main areas:

X-ray Fluorescence (XRF) core scanning
Physical property analysis
X-ray imaging

Specifically, the course includes:

Various non-destructive scanning techniques, with emphasis on:

XRF core scanning (using Avaatech and Itrax systems)
Physical property measurements (e.g., magnetic susceptibility, density)
X-ray imaging for internal structure visualization

Understanding the capabilities and limitations of each scanning method
Techniques for ensuring data quality and reliability across different methods
Introduction to processing and digitalising multi-parameter sediment core data using programming languages

Key objectives include:

Providing participants with the key skills in using a suite of non-destructive core scanning technologies
Improving participants' data interpretation and quality control abilities across multiple parameters
Introducing computational approaches to integrate and analyse diverse sediment core datasets

This training has potential applications in various fields, including:

Paleoclimatology and paleoenvironmental studies
Marine and lacustrine sedimentology
Geochemistry and environmental monitoring
Climate change research
Geohazard assessment
Stratigraphic correlation and age modelling
Digital archiving of geological samples

By providing hands-on experience with cutting-edge technology and data analysis techniques, this course aims to equip researchers with comprehensive skills for advancing our understanding of Earth's past and present environmental conditions while preserving valuable sediment core samples in the network of core repositories globally.
This course represents an important step in bridging the gap between diverse data collection methods, preservation, and integrated interpretation in environmental sciences. It has the potential to lead to more comprehensive and nuanced studies of Earth's history and climate change impacts, while ensuring the longevity and maximum utility of valuable sediment core resources.